An examination of the relationship between engagement in criminal activity and educational attainment

This project would provide
me with training opportunities to further develop my research skills. Ultimately, this
would enable me to achieve my long-term goal to improve and personalize strategies
and policies to better prevent the development of criminal activities and address the
differing needs of individuals at risk, generating a positive impact on society